Commercialisation launch strategy for Accessible micromobility (car/bike alternative), with consideration for gender-imbalance, and pedestrian-safety.

Product-launch/MVP strategy for Accessible/inclusive, all-terrain capable, micromobility, into B2C and B2B markets.